Glasgow Caledonian University and Haleon plc KTP 24_25 R2

To synthesise deep scientific understanding of the oral microbiome and embed knowledge of the microbiome's impact on oral health across Haleon's product development teams, develop scientifically-grounded marketing for consumers and healthcare professionals, and deploy an oral microbiome analysis toolkit (ORMAT) enabling Haleon to undertake targeted oral healthcare product development.